Using data and harmonic analysis for coolant leak detection and level monitoring in refrigeration, air conditioning and heat pump systems

The built environment accounts for ~40% of global carbon emissions. Yet 87% of buildings under 50,000sqft lack any form of Building Management System (BMS), making energy management, leak detection and efficiency tracking almost impossible. Verv's smart energy solutions directly address these challenges, providing BMS-like functionality at a fraction of the cost---a scalable solution for facilities that previously had no viable option.

Verv's core product is its Smart Isolator---an AI-powered energy monitoring and control device that replaces a standard heating, ventilation and air conditioning (HVAC) isolator switch and digitises HVAC management. The Smart Isolator is built on three core capabilities:

* Understanding energy use in real-time through high-frequency data measurement
* Remote monitoring and control for full device management
* AI-driven predictive maintenance, preventing failures before they happen.

At the heart of Verv innovation lies proprietary high-frequency data sampling technology. Unlike traditional energy monitoring systems, which rely on basic metrics like voltage and current, Verv captures power harmonics and other detailed parameters. This granular data enables the detection of faults, inefficiencies, and wear and tear long before they manifest as physical issues.

This project will extend Verv technology's functionality to encompass coolant level and leak monitoring from refrigeration, air conditioning and heat pump (RACHP) systems in commercial buildings. Coolant leaks are often difficult to detect and address, posing environmental, toxicity and/or flammability risks, and representing a significant cost to businesses. Verv's lab-proven technology---that will be value-engineered and proven out in real-world settings in this project---leverages the power of machine-learning to identify various parameters including subtle changes in power draw that can infer coolant levels and indicate the presence of leaks.

This unique approach to identifying coolant leaks and monitoring levels in real-time offers a cost-effective and efficient alternative to traditional methods, which range from expensive and invasive automatic leak detection systems featuring multiple optical or infrared gas imaging cameras, to sniffer dogs and the bubble solution (literally spraying a soapy water solution on suspected leak areas and seeing if bubbles form).

The project's outputs will help bring Verv's beyond-state-of-the-art RACHP management technology to market, enabling customers to comply with stringent environmental regulations in a cost-effective manner, reduce the amount (and cost) of replacement coolant, and reduce downtime and extend the lifespan of critical RACHP systems. As a result, this project is poised to expand Verv's offering, solidifying the company's position as a leader in energy efficiency and sustainability innovation for the built environment.